Integrated PhD Biomedical Sciences - Cancer Sciences Pathway

In the first year of the Integrated PhD, Amber will attend an induction and introductory training programme following by taught modules in Research Skills for Biomedical Sciences, Quantitative Cell Biology and Cell Biology and Immunology of Cancer. In addition, Amber will undertake three 12 week research projects rotating through different laboratories.